University of the West of England Bristol And The Motivation Charitable Trust

To develop the charity's trading arm into a sustainable, income generating social enterprise with a clear strategy for business development with a market orientated approach.